University of Brighton and Pragmatic Web Limited

To embed cyber security tools and expertise to enable the high standards demanded by global enterprise clients to be delivered in a proprietary framework that is central to a novel productised business model.